Transforming the offshore oil and gas supply chain

The transportation of oil and gas cargo is rarely subject to collaboration across the different actors of the

supply chain. As a result, companies rely on long-term hired vessels used exclusively for supporting their

respective platforms, which often yield inefficient voyages. Moreover the road and sea transportation aspects

are handled independently, resulting in delays on road or sea networks to sread to the rest of the supply chain.

A solution able to schedule the oil and gas cargo supply chain as a whole using pooled logistic resources in a

proactive and reactive way is required to make the best use of the road and sea transportation networks. By

evaluating many options and by modelling activities and delays, the solution will be proactive. The solution will

also be reactive and will allow quick response to unplanned delays, suggesting adaptations such as the use of

alternative vessels or a re-prioritisation of road jobs. The solution will have an impact on the key players’ costs

by reducing the overall number of vessels in the North Sea; will impact the road transportation management by

reducing operational stress and help prioritise urgent jobs; and will reduce overall carbon emissions.